Proactive Intelligent Construction Site Management Enabled by Automated On Site Monitoring (PRISM)

**PRISM** will develop a digitally-enabled construction planning and management solution that delivers step-change productivity improvements for on-site construction.

On-site construction is impacted by multiple issues that can accrue over time to cause overall programme delays and increase project risk. Short-term (Lookahead) planning aims to avoid/minimise these delays by enabling incrementally better decisions on a daily basis. To do this, accurate information on issues such as task progress, resource availability/utilisation and site-specific factors (e.g. materials to be moved, ground conditions, access, weather) is essential. However, to date such information is obtained only via feedback from manual inspection or from 'ad-hoc' updates from site managers after task completion or when issues have already arisen.

PRISM addresses this challenge. It builds on opportunities created by digital devices such as fixed and mobile cameras/scanners that enable continuous site monitoring. The use of these new technologies in construction is growing and will accelerate, facilitated by recent innovations such as high speed, low-latency 5G networks. However, these solutions currently require expert staff to monitor/interpret images, potentially leading to data overload (with users unable to know where to focus attention), or limiting their full benefit to specific/focussed scenarios.

PRISM will therefore develop an analysis engine that uses AI-based algorithms (applied to filtered/triaged data feeds from on-site monitoring devices) to generate targeted information on critical construction tasks in near real-time. The resulting information streams will be integrated into lookahead planning, enabling site mangers to rapidly react to evolving issues, avoiding time/cost-critical delays by rescheduling activities or reallocating resources. The project will develop a pre-commercial 'minimum-viable-product' solution for rapid deployment and which can be enhanced over time.

PRISM will be led by UK SME **Trackchain** (data analytics) with **Glideology** (data collation/triaging) and **Aphex** (lookahead planning), supported by leading construction contractors **BAM** and **Costain**, and the Building Research Establishment (**BRE**).